Exploring the Mechanisms and Limits of Orbital Memory

The project entails the investigation of the phenomenon of valency bistability in surface adsorbed atomic species, whereby relaxations in the atom can trigger a reconfiguration of the atomic valency. Utilising advanced scanning probe techniques, including atomic force microscopy at the atomic level, we will study the physical and electronic properties of the atomic system in both of its valencies to understand the coupled structural and electronic transition. We will also seek to address the role of the substrate in stabilising this effect.